KG TechCoach

"Cintia Kimura is a serial entrepreneur and innovator in the transportation and IoT space. Born in Brazil, Cintia came to the UK in 2017 when she was awarded an Exceptional Talent Visa. Since then Cintia has been dedicated to advancing the UK startup and innovation ecosystem.

In 2016, Cintia founded KG Protech to make practical automotive training more accessible and prepare car mechanics for the cars of the future. The company's flagship product, KG Test&Train, allows automotive instructors to train mechanics remotely by simulating fault scenarios on a functional vehicle through a universal IoT platform. Compatible with all brands and models, KG Test&Train enables decentralised practical training with the same quality as in the training centre, but at a fraction of the cost.
?KG Protech's disruptive innovation was awarded the Seal of Excellence by the European Commission and received funding by the Horizon 2020 SME Instrument, the framework programme for research and innovation of the European Union in 2018\. The company was recognised among the leading automotive deep tech startups in Europe by The Next Web and was selected among the top 7 mobility startups by Hello Tomorrow Summit.

Previously, Cintia was CEO and co-founder of Duarte & Gonçalves, an engineering firm developing bespoke technological solutions and equipments for the automotive, agriculture and construction industry. Since founding her first company at age 22, Cintia has been involved in numerous innovation projects, leading development teams and filing applications for three inventive patents. Before becoming an entrepreneur, Cintia worked in different commercial roles for leading automotive brands, such as Renault, Hyundai or Harley Davidsson.

Cintia is an alumni of MassChallenge UK, R/GA IoT Venture Studio London, Moove Lab Paris and French Tech Ticket. From her own professional journey, she is passionate about increasing the share of women in entrepreneurship and changing the perceptions of women in the automotive industry."